Levelling-up the business reach of UK SME creative agencies through a one-stop new business generation solution

Kaffeen's mission is to kickstart growth for ambitious design businesses by providing a range of design industry specific, highly actionable, affordable marketing solutions all designed to generate new business opportunities for our clients. Our focus is on implementing a long-term, sustainable marketing drive for each agency thereby easing extremes of work and cash-flow.

This approach responds to an unmet market need in the Creative sector which predominantly comprises micro and small businesses. Their development is often severely restricted as they do not have the knowledge or resources to commit to generating new business leads and there are currently no industry specific tools or affordable expertise.

This project will allow us to automate and scale our solution so we can reach and make it more simple and economical to more creative businesses and have greater impact.